Single burial traditions and identity in Neolithic Britain and Ireland

This research will investigate the traditions of single burial in Neolithic Britain and Ireland and the potential of
this under-investigated burial rite to enhance our understanding of identities in the past. I will use both mortuary
and new scientific data to focus on patterns in the expression of identity (including age and gender) within the
burial rite, as well as placing the findings within the wider context of Neolithic mortuary practices in Britain and
Ireland. This research will advance our understandings of these practices by exploring surprisingly neglected
areas of study within the British Neolithic: age, gender and single burial.